Transformative Research Actions for Resilient Coastal Communities (TRACC)

TRACC is a highly ambitious, innovative project delivering transdisciplinary approaches for coastal resilience governance co-designed and implemented across all four UK nations. We have an outstanding project team, drawn from across academia, government agencies, NGOs and local communities, that will create a step change in our understanding and management of coastal community resilience in the UK.

Specific objectives are:

Build transdisciplinary theory and practices for coastal resilience across diverse stakeholders and within the project team (WP0).
Co-design and test novel transdisciplinary research-governance approaches and tools across four RCs, through co-creation of transdisciplinary actions plans and learning cycles between researchers, citizens, stakeholders, policymakers, and the coastal environment itself, to address policy challenges around coastal resilience and a just transition (WP1, WP6).
Co-develop narratives of resilience and sustainability with diverse social and cultural groups, stakeholders, and policy makers across multiple coastal communities, and consider to what degree different narratives are reflected in current policy, management, and institutions, with particular attention to questions of power, values, and justice (WP2, WP3);
Assess the multiple broad and specific values of natural capital, nature more broadly, and community resilience, and their relation to wellbeing, by linking ecological modelling and economic, creative, interpretative, and deliberative approaches (WP2, WP3);
Develop a multiple evidence-based approach to underpin values-based transformative coastal governance, including through developing effective methodologies for increasing ocean-climate literacy, integrating local knowledge and transdisciplinary and cross-sectoral knowledge exchange (WP4, WP5);
Appraise the potential of key leverage points and barriers for place- and values-based transformative coastal governance, and effectively build capacity to address them, including through an innovative Resilience Assembly connecting different locations (WP5);
Upscale learning and amplify impacts through effective networking and deliberative social learning between coastal and estuary partnerships, other coastal groupings and national stakeholders and agencies (WP6).